Gaming the giving process

We would like to help improve the customer process of online gift shopping, by making the process more of a fun, game-like activity. Customers will therefore be able to select and build their own gifts in a fun and engaging manner more akin to playing an online game than relying on the limited and inflexible prepackaged options currently available and prevalent in U.K. e-commerece.